Redistributing social gains in a commercially-driven environment: a law and architecture study

We live in a market-driven society where the provision of goods and services to people is often perceived as oriented towards the maximisation of profit at the expense of other social gains. This project proposes an innovative vision of society: one embedding social value as a core element of a thriving marked-driven society. It addresses the question: how can the social gains embedded in commercial activities be better redistributed in society?

The 2015 Social Value Act does not contain a clear definition of social value. Nor does it establish criteria for measuring the social value impact of commercial activities on society. Effectively, law provides only limited guidance to redress the problem of redistribution of social gains in society.

Architectural projects - especially renovation projects of public/communal spaces - face the same redistribution problem while delivering commercial value to the clients. Therefore, this project focuses on creating areas of porosity - knowledge exchange, skills development and cross-mobility - between the fields of law and architecture.

Hawkins\Brown is a world-renowned architectural firm based in London and Manchester pioneering the creation of architectural projects that deliver both commercial and social value, effectively monetising social value as a means for creating more inclusive societies. A secondment at Hawkins\Brown is crucial for me to understand what social value means for architects. Critically evaluating their past and planned projects will enable me to gain insights into the economic wellbeing of places. I will subsequently apply the newly acquired knowledge and skills to tackle an emerging problem in my specialist area of research, space law - namely, how to use the new space economy (e.g. satellite services) to create more inclusive societies here on Earth. This is an area currently unregulated by law on which the UK government is heavily investing.

The project will achieve four objectives:

1. Creating porosity between sectors:

A secondment at Hawkins\Brown will allow me to acquire new knowledge on the history of architecture and the specialized literature on redistribution of social gains as well as develop my research skills through exposure to techniques (theoretical and empirical) needed to conceptualise, measure and assess the production of social value in the target community.

In return, I will advise Hawkins\Brown on issues relating to the legal interpretation of the concept of social value contained in the Social Value Act 2015 and explore policy implications.

2. Boost the career of the secondee:

A secondment at Hawkins\Brown will open up new career prospects for me by integrating me in the network of architects and researchers working in the field of social value and redistribution gains. It will also allow me to apply the newly acquired knowledge about the monetisation of social value and related impact assessment techniques to further research on the extent to which the commercial activities of the satellite industry generate social redistribution gains.

3. Produce innovative outputs:

The planned outcomes of the secondment include:
- an interdisciplinary research paper revisiting the concept of benefit sharing under the Outer Space Treaty (1967) in the light of architectural theory and practice.
- outreach activities: a workshop in London to share the findings of my secondments with architects, social value researchers and the wider society; a workshop in Leicester with the academic and space business community.

4. Adding value to architecture as a sector

The secondment will directly contribute to the conceptualisation of redistributive (social value) gains embedded in the design of architectural projects delivering value for money to clients. It will also contribute to the documentation and critical evaluation of a discrete aspect of the history of architecture in the UK.